Neural pathways underlying human 3D motion perception

Technical abstract
Anatomically, it is striking that there are multiple pathways in the visual system. Physiologically, neurons in different visual areas appear specifically sensitive to different visual information, like colour, motion or objects. Why? Dedicating different pathways to different functions can be a way of reducing the complexity of the processing problem. Here, we are interested in a specific set of pathways, those involved in the perception of motion in three dimensions.

Whilst motion is known to be critical for the 'where' functions of the dorsal pathway, very little attention has been placed on how binocular information for motion is processed, nor what pathways carry out that processing. In this project we explore how specifically binocular visual information about motion-in-depth (MID) is potentially processed and carried by several different visual pathways.

Two computational processes have been proposed for using binocular information for MID, and there is evidence for each of them being useful for human vision. One is the rate of change of binocular disparity over time (changing disparity, CD), the other is the binocular combination of monocular motion signals (inter-ocular velocity difference, IOVD). Both are known to be used in human vision. Our aim here is to determine if these signals processed along different fundamental pathways in the brain. We target the magnocellular (magno), parvocellular (parvo) and koniocellular (konio) pathways. The former two are well studied; disparity is carried by both pathways, motion predominantly by the magno. Of particular interest, is the fact that the konio pathway projects to extra-striate cortex without passing through V1, thus providing an alterative pathway to higher visual areas. We will use brain imaging (fMRI, EEG) and visual psychophysics, to explore where, how and why MID information may be separated across different pathways.

Potential impact
Specific Users / Stakeholders
Our proposal is for core human neuroscience research with no immediate application to UK-plc. However, we have identified two groups of possible indirect stakeholders, and two groups of direct stakeholders:
(1) Technologists and display developers, using stereoscopic displays and stereoscopic content producers.
(2) Medical professions involved in diagnosing and understanding binocular vision deficits.
(3) The general public: both consumers and producers of new stereoscopic content.
(4) Project researchers, who will be trained in interdisciplinary skills and exchange subject-specific knowledge.

Plans for engagement

(1) Technologists developing 3D material
Whilst the basic neuroscientific knowledge we generate will not be of direct interest to this group, they should be interested in the our characterisation of the utility of CD and IOVD information, in other words, how important these two sources of information are for 3D display. Harris or RA1 will attend the international conference "Stereoscopic Displays and Applications", set up by IEEE, towards the end of the project to disseminate our results in the appropriate way for this audience.

(2) Medical professionals
Our work should be of relevance to medical professionals interested in amblyopia and strabismus, conditions that are linked and thought to be due to deficits in the development of binocular vision. One of our experiments will test a population of strabismic observers. For our purposes, we use that population's differently developed vision to test hypotheses, however, our experimental results will have relevance to the understanding of the conditions, and for their potential treatment. Towards the end of the project, we plan to invite our clinical contacts to a workshop session organised under the auspices of the Bradford Institute for Health Research to discuss the clinical implications of our work.

(3) The general public
We intend to make full use of the Press Relations Offices at each of the Institutions involved to maximise our outreach. To this end both RA's will attend the BBSRC Media Training Course.
Wade hosts public engagement websites to teach the public about colour vision, http://www.vischeck.com/ and infant visual development http://www.tinyeyes.com/ . We will build on this experience to develop a website to demonstrate the two forms of binocular motion in depth systems that can be isolated both and allow users to generate stimuli that contain mixtures of each cue for educational purposes.
Binocular vision is also a very popular topic with the general public of all ages, due in part to the recent resurgence of 3D film. This therefore provides an excellent opportunity for public engagement, to involve people in understanding how the brain is needed for sight and how 3D technology works. We have experience and equipment to deliver public displays at Science Fairs on how the psychology and neuroscience of binocular vision link to optics and ophthalmology. We plan to attend opens days and science fairs in Scotland and Yorkshire.

(4) Project researchers
The proposal is an interdisciplinary collaboration. We will appoint experienced postdoctoral researchers in St. Andrews and York. Each individual will experience training and will be exposed to research across disciplines, allowing us to deliver genuine inter-disciplinary scientists to the UK research community, at the end of the project. This aim will be achieved via our regular (12 in total) face to face meetings between all members of the project group.